The Re-wind Model: Developing a UK and Ireland Geospatial Framework for the Repurposing of Wind Turbine Blades Into Sustainable Infrastructure, Decoup

The Re-wind Model: Developing a UK and Ireland Geospatial Framework for the Repurposing of Wind Turbine Blades Into Sustainable Infrastructure, Decoupling of Renewable Energy Generation From the Production of Waste